Sheffield Hallam University and Willerby Limited

To introduce and embed modern structural engineering methods and apply to the design and qualification of a new range of innovative chassis supporting the range of holiday homes, luxury leisure lodges and residential park homes.